Leeds Beckett University And Space Group (Europe) Limited

To research, develop and implement a framework for the input management, analysis and delivery of building information data via bespoke applications.